Legal Utopia Engine

This project seeks to implement successful research development outputs undertaken in 2018 and 2019 to establish a commercial application to benefit the lower-means demographic of legal consumers in need of legal support in the UK.

At present, a comprehensive legal assessment of an individuals legal problem is unsustainably and disproportionately inaccessible to the lower-means demographic. The project will use a researched and feasibility tested legal problem diagnosis process that leverages machine learning algorithms to identify legal problems by consumers simply explaining or describing them.

The commercial application will be delivered in the form of a mobile application direct to consumers in need to provide a new, greater degree of access to legal guidance, services, resources, legal aid and more.